Animal Welfare Research Network: Building research quality, capacity and impact

Technical abstract
Animal welfare is a major societal concern, particularly as we enter a post Brexit era. In recognition of the multidisciplinary nature of animal welfare science, the Animal Welfare Research Network (AWRN), established in 2016, brings together a diverse range of stakeholders including; researchers, charities, industry, research funding organisations, policy makers and government. The AWRN has proven highly successful, with a current membership of 785, providing a mechanism for the exchange of ideas and skills, identifying animal welfare issues, and driving collaborative science to provide an objective evidence base spanning from fundamental research to implementation.

In the next phase the AWRN aims to further build animal welfare research quality, capacity and impact through the following activities. (1) Running a new Kick-start funding competition to drive forward novel animal welfare research ideas (e.g. by supporting pilot data collection, and brainstorming days with collaborators) that lead to future UKRI and other grant applications. (2) Developing and running new Early Career Researcher (ECR) mentoring and lab placement schemes, in recognition of the importance of supporting ECRs. (3) Engaging in outreach activities to educate and inform the public on animal welfare science. (4) Running annual meetings that address emerging topics in animal welfare science, incorporating networking activities and workshops (e.g. grant writing). (5) Funding three member-led workshops per year to bring together animal welfare researchers and stakeholders / researchers from other relevant areas to address topics of interest. (6) Maintaining and developing our website (awrn.co.uk) to showcase achievements, enhance the member-only content, and add an international members section. (7) Continuing to grow our membership, with a particular focus on attracting additional industry and charity stakeholders. (8) Exploring future funding opportunities to future proof the network.